GTP Software Development - Round 12

Gamlen Tableting Ltd. are developing a new version of their established Gamlen Tableting Press with extended capabilities and provision for a laboratory system with an integrated workflow. The new workflow will generate significantly larger volumes of data and so state of the art analysis and visualisation are required in order to be able to provide insights and innovative recommendations. Innovate UK is assisting with funding to accelerate the development of our products and software by allowing us to use external expertise already familiar with the state of the art tools in use in the pharmaceutical industry.